Single-cell level analysis to uncover the transcriptional logic of development and function in the Drosophila thoracic nervous system

Drosophila is a key model for studying nervous system development and function. This project will uncover the cell-type diversity in the thoracic network using large-scale single-cell RNAseq. This approach will provide key insights into the transcriptional programs that orchestrate lineage-specific cellular modules, with particular focus on neurotransmitter and neuromodulatory systems. The project involves computational analysis of very large datasets to generate cell-type clustering and build gene networks. The 'molecular fingerprints' of these cell-types will also allow evolutionary comparisons with cells from the axial nervous systems of vertebrates and other invertebrates.